Tarian Group Ltd proposal to seek funding and support for the accelerated development of an innovative solution that enables digital systems integration within healthcare, improving data flow between Primary, Secondary Care and patients.

Tarian Group Ltd are group of working clinicians (GPs & a clinical pharmacist) and a technical architect working to develop an innovative solution that provides digital systems integration enabling data flow between digital healthcare systems and patients.

The Tarian Group Limited team comprises 12 directors, 8 of which are GP partners, a clinical pharmacist, an IT architect and a senior accountant. The executive board currently contains 5 of those directors, who manage the direction and operations of the company. Our team has been working together for several years, and we have a cumulative experience in healthcare and IT of over 100 years. We have a good understanding of the current issues in the healthcare space, and have a clear vision for our product.

Our initial aim was to improve current administrative functions in General Practice. A 16,000 patient practice in Wales issues approximately 450,000 repeat prescription items per year. The process is paper-bases and prescriptions are handled manually. This necessitates two full time administrators dedicated solely for this role, costing £34,000 p/a and often there is overspill into GP appointments resulting in 11% of GP time spent on administrative tasks, this results in scarce resources being allocated to unnecessary tasks.

We developed an agnostic digital platform allowing real-time interaction with the patient care record to digitalise this process allowing for reallocation of resources. As our solution has progressed, we have begun to realise the wider application of our platform to act as conduit allowing digital systems integration between the myriad of isolated systems used by healthcare providers and improve access, functionality and transparency for patients promoting and enabling self-driven and decentralised healthcare.

We have currently developed a high-fidelity prototype, which we intend to initially deploy within our own organisation (a group GP practice of 28,000 patients) and are working with Cwm Taf Morgannwg UHB who have provided us a letter of interest in our solution. We seek funding to take our solution from prototype to Minimum Viable Product where we intend initially implement it locally, before expanding both regionally and nationally. We are currently based in Aberdare and given our solution is highly scalable it would provide local economic benefit by creating a number of health technology employment opportunities in the region.